Queen's University Belfast and Creagh Concrete Products Limited

To create innovative low carbon concretes with greater use of ash for environmentally friendly building products, significantly reducing the carbon footprint of the products.